Innovating Custom Jewellery Design: Creating 3D Immersive Visualisation

To integrate the industry's first fully 3D immersive visualisation tool for custom jewellery into our website. Our company Banded Ltd T/A Pawnshop ("Pawnshop") is an online custom jewellery company. Pawnshop have identified 3D immersive visualisation technology as a means of revolutionising the online jewellery market.

Traditional online methods to capture custom designs often fall short, with basic forms and flat designs, errors, and inefficiencies along with customer uncertainty on how the jewellery will look. With 3D immersive visualisation, customers can craft their own custom jewellery pieces with unprecedented detail, cut out errors and visualise the finished article in clarity.

Anticipated to launch within 6 months, the technology will improve sales by tapping into the rapidly growing online customisation jewellery market, provide an immersive and dynamic sales experience, foster customer loyalty, and champion sustainability through on-demand production. Specific features of the technology include full 3D/360-view spinning models of the jewellery and limitless customisation options.

Pawnshop has identified a technological solution for a problem well known to the industry and believes to be the first company and ideal candidate to unlock the potential for 3D immersive visualisation.